The University of Manchester And Crawford Woundcare Limited

To develop an assay workflow to support the design and validation of unique medical devices to disrupt, remove and prevent re-attachment biofilms in chronic wounds.